IoTsync - Providing true interconnectivity to the Internet of Things, creating a more efficient and sustainable environment for all.

In the drive to Net-Zero, and as a result of the changing way of working due to the COVID-19 crisis, it is critical that businesses optimise the management of their commercial properties. This project will develop a suite of integrated systems for building automation through IoT to facilitate fully connected workspaces.

+24 was born out of a market need to automate business processes for economic and environmental efficiencies. We want to provide a better, healthier working environment for employees by optimising workplace environmental conditions including lighting, ventilation, and heating. By optimising the use of these services, businesses environmental impact will be reduced.

In the wake of the COVID-19 pandemic, +24 will support the UK economy and workforce with our connected solution, saving energy and improving employee mental and physical health.